Automated Solid Wall Insulation Application

The Green Deal and Energy Company Obligation (ECO) coming into force at the end of 2012
will transform the demand for energy efficiency measures in Built Environment introducing
significant market pull for energy upgrades. ECO, which is to take over from CERT by
January 2013, is specifically designed to address hard to treat properties with Solid Wall
Insulation (SWI) being by far the largest priority.
On one hand Government estimates assume £1.3 billion to be spent through ECO alone
annually until 2022 (p. 196 & 199 of The Green Deal Consultation Document), on the other
by Governments own admission we are facing a 10 fold SWI installation under-capacity (p.
83, as above). One could add that we are also faced with installation technologies not much
improved from the Victorian age that are unfit for the anticipated level of demand. In one
sense the Built Environment market dealing with existing buildings is still in the ‘Before the
Ford T’ production era.
Automated SWI Installation will transform the time consuming, inaccurate, expensive and
wasteful manual installation of Solid Wall Insulation into modern, clean and rapid mass
application of energy efficiency measures to our existing buildings. With examples of similar
technologies in automotive production processes, printing and plotting (spraying on the microscale),
availability of 3D scan surveys and 3D production/application designs combined with
legislation driven demand measured in 100’s of thousands the transformation is not only
possible, it is necessary if the UK is to retain its competitiveness while upgrading its housing
stock.
ASWI project will engage all stakeholders assessing the commercial viability of this approach
analysing regulatory issues (from measure/system compliance, relevant certification
requirements, planning approach breakdown), technological constraints (required
performance, installation issues), demand from Energy Companies and costs of bringing the
technology to market.
Resubmission